Synthetic biology collaborations to support natural product discovery and exploitation in South East Asia

Technical abstract
Visits to partner countries will aim to build on existing links with natural product researchers and nucleate new collaborative activities. We intend to visit institutions in three countries, Thailand, China and Vietnam. Visits will last 3-4 days each and will allow us to appraise existing research infrastructures and capabilities, identify microbial culture collections, gain a deeper understanding of where collaborative activities could deliver benefit, and obtain a clearer understanding of major research challenges that may be addressable in the natural product space by Bristol based researchers. The culmination of our scoping activities will be a 2-day workshop hosted at the University of Bristol. This event will comprise 1 day of short talks by PIs, PDRAs and PDRA students highlighting research capabilities in Bristol, example natural product based projects currently being undertaken, and example presentations for international visitors; ½ day of short talks by visiting researchers on challenges in developing countries and opportunities to address these through research; ½ day focused discussion between PIs from host and partner countries to identify and develop further funding opportunities and further explore areas of complementarity.